Flavoured Organic Whey

Corlyons Organic Whey Company Ltd plans to develop and launch a completely innovative range of organic, flavoured whey protein powder beverages. It would be marketed via the internet to consumers in the UK and other markets across the EU to meet the growing demand for products enhancing health and well-being. The project would involve generating a marketing strategy, consumer insights regarding valued pack/product characteristics, packaging strategy and advice on formulating flavoured product.